More Effective Virtual Communication

Knock is an emotionally intelligent video chat tool designed to make video calls as calm and easy as possible. The app helps communication in large/remote organisations. It maximises focus, minimises anxiety and prevents distraction during video calls, which helps increase remote innovation and strengthen team bonds. The app has been tested and proven to save time and reduce cognitive load on the user. It reduces "Zoom fatigue" and provides a more human connection. It is designed by PhD-level experts in user experience design, human-computer interaction and behavioural psychology.